Development of a GMP cryogenic cold chain for clinical delivery of Regenerative Medicine therapeutics

Treatment of liver diseases using a novel bioartificial liver machine (BAL) requires large numbers of liver cells, in a living state, to detoxify the patients' blood and support their body functions. It uses a circuit similar to that used for kidney dialysis. Liver cells have to be especially conditioned to carry out these tasks, which takes several days to achieve. As serious liver failure can develop rapidly, and often without warning, the bioartificial liver machine must be ready for "off the shelf" delivery to the clinic. This can only be achieved by frozen storage of the liver cells in sufficient numbers at very cold
temperatures (eg minus 150C).

The aim of our present work is to develop a new machine which can freeze large volumes and numbers of cells (eg about 1.5 litre) in a controlled fashion, so they can survive these very cold temperatures. Another important point is that the new cooling machine can be powered directly from mains electricity and thus does not
depend on the use of cold liquid gases, mainly liquid nitrogen, which are no longer considered safe to use for these purposes. These liquid gases are not sterile and may cause significant infection in materials which contact the patient. Thus on two counts (successful cooling of sensitive liver cells and avoidance of infection) this new equipment will be a great improvement on the current technology, and make the UK a leader in this field of science.

Potential impact
please see attached document as instructions are contradictory for this box and attachment requirements. We have added
Pathways to impact as an attachment.